Optimising the Material Properties of Novel High-Temperature Superalloys for Additive Manufacturing

This project will develop the highest-performing nickel alloy for additive manufacture of components operating at 1000°C, making 3D-printing a viable option for critical high-temperature aerospace applications for the first time.